Industrial heat to fruit and veg

Identifying and overcoming the challenges of supplying recovered waste industrial heat to English, Protected Edibles Crops growers to reduce energy costs and CO2 emissions in both. Develop model contracts and a 'match making' service to ensure barriers are minimised.